Anilox 4.0

The Anilox 4.0 project builds on Sandon Global's ground-breaking advancements within Anilox Roll coating and engraving technology by integrating - in conjunction with leading inspection solutions provider Optimax - the very latest of industry 4.0 technologies within its manufacturing process.